Low Cost Na-Ion Batteries LOCO-NIBS

Due to their outstanding energy and power density, lithium-ion batteries have become the main technology for

today’s electrical energy storage, from small portable electronics up to large electrical grid storage. However,

the lithium-ion bateries are not suitable for small scale energy storage because of their relatively high cost and

increasingly higher strain on lithium resources. Recently, sodium-ion batteries started to receive significantly

more attention as a low cost and affordable alternative to lithium-ion batteries. This collaboration between

School of Materials Science and Engineering at Queen Mary University of London (QMUL) and Johnson Matthey

(JM) will advance the development of low cost and highly performing anodes based on abundant and

renewable resources and cathode development based on reduced use or substitution of critical raw materials

with more abundant, lower cost, elements while maintaining performance. This will accelerate the

development of sodium ion batteries which could be later integrated into battery modules, creating a new

generation of affordable stationary battery systems.

Finance Summary Table – How to complete this section